PlantWorksLED

PlantWorks Ltd is the UK's only mass producer of mycorrhizal fungi and one of Europe's largest manufacturers, based at the Kent Science Park and East Malling Research. PlantWorks currently produces in excess of 100 tonnes of high grade inoculum every year and is managed by a core group of scientists with expertise in mycology, bacteriology and plant sciences. The company is developing novel production techniques to increase production to enable support new markets in horticulture and agriculture.